Equal LCT

To meet the demand that heat pumps and other LCTs will place on the network significant reinforcement will be required, it is critical that the cost of scale of this is managed effectively.

EqualLCT will accelerate the roll out of heat pumps combined alongside energy efficiency and flexibility products to facilitate the transition to net zero while also ensuring that peak heat demand is reduced thereby reducing the levels of network reinforcement that would otherwise be needed.

Attractive commercial offerings will facilitate the net zero transition, reduce bills for customers through reduced network reinforcement costs and in home energy efficiency.